'Hate' Speech and Social Media: Understanding Users, Networks and Information Flows

The rapid and widespread uptake of social media platforms such as Twitter, Facebook and YouTube has created new ways for people to interact and to share information. This brings both benefits and risks for civil society and new challenges for agencies responsible for ensuring the boundaries of acceptable behaviour are not crossed and, if they are, that perpetrators are brought to justice. The proliferation of so-called 'hate speech' in social media is an area of growing concern, as recent high profile events confirm. The most senior prosecutor in England and Wales recently acknowledged the harm that can be caused by hate speech on social media and explained that "banter, jokes and offensive comment are commonplace and often spontaneous" and "communications intended for a few may reach millions" (BBC 2012). For the social sciences, the migration of hate speech to social media platforms affords new opportunities to study hateful and antagonistic behaviours, to understand the impact of social media and to identify ways in which agencies can respond more effectively to its threats and consequences. This project aims to study the 'social media ecosystem' to better understand how the complex combination of user behaviours, global communication networks, and flows of information interact to promote hateful and socially disruptive content. The main deliverable of the project will be a computational tool, informed by social science knowledge, that will allow users to forecast the spread of hateful content over digital networks, providing an opportunity for intervention before such content 'goes viral' potentially causing harm to individuals, minority groups and communities.

The project includes three inter-related workpackages that will deliver the metrics that will inform the development of the computational tool. Firstly, content-based metrics will be derived from an analysis of hateful and antagonistic social media communications, in terms of linguistic categories, sentiment and tension. This will enable the construction of a typology of hateful and antagonistic social media communication. Secondly, network-based metrics will be derived from a profiling of the characteristics of digital networks through which hateful and antagonistic content is propagated across boundaries. Lastly, search-term metrics will be derived from an exploration of other sources of open data (such as the new Google Trends) in tracing the spread of hateful and antagonistic content online. These search-term metrics will be used to add an additional layer of information onto the first two metrics in an attempt to triangulate results. Each of these workpackages will build on the previous in an iterative fashion to inform the main deliverable of a probabilistic model-based methodology and subsequent computational tool to forecast the spread of hateful and antagonistic content via social media networks. This tool will be integrated into an online platform for use by academics and statutory agencies (see letters of support).

Potential impact
This work is intended to be of benefit to the social science community in the first instance. It will provide a probabilistic model-based methodology and subsequent computational tool to facilitate the interpretation of the propagation and reaction to hateful content in social media. The project will provide a case study that can help validate a probabilistic model and provide a basis for assessing its application to other social science research questions. This work will also be of interest to publicly and commercially supported computer scientists involved in the development of algorithms, analysis and visualisation in a social media context. We have already made contacts with international academic partners (University of Queensland, Australian National University, Princeton University, and University of Illinois, Urbana-Champaign) and have secured travel bursaries to visit and demonstrate COSMOS in early 2013. These relations will benefit the existing proposal in terms of disseminating findings and promoting the use of the probabilistic model-based methodology in relation to a variety of social science problems.

The main deliverable of a probabilistic model-based methodology and subsequent computational tool will also be of use to non-academic users in statutory agencies such as the police, and third sector organisations such as Stonewall. These agencies currently have limited capacity to understand and interpret how hateful and antagonistic content emerges, propagates and is reacted to in social media networks. Many of these organisations are involved in establishing local, regional and national practices and policies to combat the spread of hate and there is currently a need to shed light upon this under-researched area. We have been in contact with several government, statutory and voluntary agencies and all have responded with enthusiasm to the proposed project's aims and objectives (see letters of support). Several of them have also agreed to sit on our steering group for the project if funded (Welsh Government, Scottish Government, Home Office, Equality and Human Rights Commission, the Association of Chief Police Officers, Greater Manchester Police, National Policing Improvement Agency, and Office for National Statistics)

How will they benefit?

Academic users will benefit in two ways. Firstly, researchers involved in the area of hate crime will benefit from a greater understanding of the nature, manifestation and spread of hateful information flows online. Secondly, once validated the probabilistic model can be tailored to examine and interrogate alternative social science questions in areas such as health, economics, media studies and education.

The tool will allow non-academic users to further their understand of this growing phenomenon and to forecast the spread of hateful content through digital networks, providing an opportunity for intervention before such content 'goes viral' potentially causing harm to individuals, minority groups and communities.

To achieve this, the project will entail:

- Further development and merging of COSMOS and ASMC platforms, hosting the probabilistic tools produced from this project;
- Further development of an online guide to include guidance on the social scientific interpretation of the outputs of the probabilistic model-based methodology for researchers across disciplines and non-academic users. This guide also highlights the methodological and ethical concerns with using such data in various contexts;
- Publications produced for both the social sciences (focusing on how the tool can be used to support social science research) and computer science research (focusing on data analysis and visualisation of the data) communities;
- Workshops for academic and non-academic audiences, organised at Cardiff University, to demonstrate how the tool can be used alongside existing platform tools and methods.